University of Leeds and Produmax Limited

To enable uninterrupted, continuous operation of CNC machining centres (mill-turn machines) by investigating, developing and implementing sensor based feedback machine controls.